Agrivision Inspector- Development of a system for low cost, remotely managed, automated crop stress monitoring and detection in a protected environment using advanced imaging techniques and analytics

The project aims to engineer a high impact advance in crop stress monitoring through the development of a novel, flexible multi-sensor imaging system (HD video, IR, Flourescence) for application on a mobile platform (manual or robotic) to automatically detect stresses in crops initially for tomatoes in a protected environment. It is aimed to support growers to improve yields whilst also reducing environmental impact and labour intensity. The project builds on recent research into the use of multi-sensors for the detection of crop stresses and the application of advanced image processing analytics to provider an automated crop stress monitoring solution. Trial units will be developed and outputs displayed.